Cinema8 AI-Driven Interactive Shoppable Video Platform for E-commerce Growth

Cinema8, an innovative AI-driven interactive video platform, is embarking on an exciting new project to transform the e-commerce landscape with our state-of-the-art shoppable video solution. This project aims to seamlessly integrate e-commerce functionalities within video content, offering an engaging and interactive shopping experience for users.

Our shoppable video solution includes several groundbreaking features:

1. **Product Card Widgets:** Our platform enables the embedding of hotspots and product cards within videos, allowing viewers to click on and learn more about products without leaving the video.
2. **Product Card Listings Widgets:** We provide tools to showcase multiple products within a single video, enhancing product visibility and offering viewers a comprehensive shopping experience.
3. **AI Sticky Hotspots:** Utilizing advanced AI, our platform can attach product cards to moving objects within videos, ensuring that product placements are dynamic and contextually relevant.
4. **E-commerce Plugins:** Initially integrating with Shopify, our solution will automatically list product collections and facilitate easy product additions to shopping carts. Future expansions will include integrations with other platforms such as WooCommerce.
5. **Manual Product Feed Installation:** For businesses with unique requirements, we offer custom solutions to integrate their product feeds into our platform.
6. **AI Concierge Service:** Leveraging OpenAI, our chatbot can interact with viewers, recommend products, and trigger product cards based on user interactions, creating a personalized shopping experience.

Our project is designed to drive significant growth and engagement for e-commerce businesses. Shoppable videos have been shown to substantially increase user engagement and purchase intent, with metrics indicating a 41% add-to-cart rate and a ninefold increase in purchase intent.

Cinema8's shoppable video solution addresses the growing demand for interactive and personalized shopping experiences. By integrating e-commerce functionalities directly within video content, we aim to enhance user engagement, increase conversion rates, and drive business growth.

Cinema8's project will not only revolutionize the way consumers shop online but also provide measurable results for e-commerce businesses, positioning us at the forefront of the shoppable video market.